Advanced Laser-additive layer Manufacture for Emissions Recuction (ALMER)

Advanced Laser Manufacture for Emissions Reduction (ALMER)
This program of work is designed to capitalise on the rapidly emerging technology of Powder Bed Direct Laser Deposition (PBDLD). This technology will enable conceptual design freedoms not available to conventional methods used for the manufacture of aerospace Combustion components. Advanced cooling technologies and lighter components will be manufactured using PBDLD. To achieve this, a consortium of companies of varying sizes, research organisations and academic Institutions will deliver material data for categorisation in a known high temperature alloys, which will enable components to be designed and validated for use. Software is also being developed as part of this program, to exploit this manufacturing technology for the design of components with minimum weight, whilst retaining the desired strength and functionality. This work will ensure that the UK remains at the leading edge of PBDLD, and is able to exploit the benefits in terms of reduced emissions. This will enable compliance with ever increasingly stringent aerospace legislation.